AI-driven process control for the sustainable, low-waste pro duction of pharmaceuticals.

AI-driven process control for the sustainable, low-waste pro duction of pharmaceuticals.
Industrial Sponsor - GSK